EPSRC iCASE 2016 Green biofilters: testing multifunctional urban greening solutions that improve asset resilience and air and water quality

Green Screens
Green screens are comprised of a planter and a mesh upon which climber vegetation grows, thus forming a screen which can be attached to buildings or used in the place of traditional fencing. The structure of green screens makes them easier to install and maintain than other vertical greening systems (VGS), meaning they are relatively inexpensive. This is their main advantage over other vertical greening systems such as living walls, as well as more traditional tree planting. Along with policy, local-scale interventions such as this could be an effective tool in future climate change mitigation
UoG Green Screen Trial
This green screen trial forms the first experimental section of the project and is part of a wider University initiative called the 'Smart Campus'. Air pollution and flooding are major global urban challenges. This trial, which is the first of it's kind in Scotland, is designed to evaluate how well green screens compare to traditional construction hoarding to trap air pollutants and slow down rainfall runoff. It is funded by the Engineering and Physical Sciences Research Council with support from Arup, Mobilane and Multiplex.
Additionally, undergraduate research will assess public perception of the screens. This links to the potential mental health benefits.